SWP Smart Occupancy & Energy Reduction

A project to develop an integrated hardware and software solution that will provide autonomous control to building management systems (BMS) in existing buildings for the purpose of reducing energy consumption in unoccupied or underutilised areas in line with a company's Net Zero agenda towards carbon emission reduction.